Data synthesis over a network of multiple treatment comparisons for joint longitudinal and event-time outcomes.

When examining data concerning a particular disease, it is beneficial to examine relevant data from multiple data sources, for example the results of multiple studies, datasets from several different hospitals or centres etc. The populations may differ between these different data sources, resulting in variability in response between data from different studies, hospitals or centres. This needs to be accounted for in the analysis. Meta-analysis is an approach to analyse data from multiple different sources, whilst accounting for differences between the data sources.

Commonly a range of different information is collected from individuals concerning their health. These could include items repeatedly measured over time, such as the results from weekly blood tests. They could also include the time until a specific event of interest occurs, such as the time until a disease progresses to the next stage. Joint modelling has been growing in popularity as a method to simultaneously model outcomes repeatedly measured over time, along with time until event outcomes. Recently, work has been conducted to expand joint modelling to the case of multiple data sources.

For a given condition or disease, commonly there are more than two possible treatment options. In reality, it is likely that different sets of possible treatment options are examined across the different data sources. For example one study may have examined treatment options A, B and C, whilst another examined B, C, and D, and a third examined only A and C. Current multi-data source joint modelling methods require treatment options to be directly compared in all data sources, meaning that the data sources contributing to the analysis would have to compare the same set of treatment options. However, network meta-analysis methods allow analysis of data where the set of investigated treatment options is not identical between data sources, as it allows both direct information (e.g. A compared to C) and indirect information (A compared to B, B compared to C) to inform about the treatment comparison A versus C. As such, provided paths exist between the possible treatment options, network meta-analyses do not require the data sources to examine the same sets of treatment options.

Network meta-analyses have not been extended into joint modelling methodology. This fellowship will develop this methodology, and implement it in free, easy to use statistical software. However, a known problem in joint modelling analyses is that joint models can be time intensive to fit, an issue that would be increasingly noticeable with large multi-data source analyses. During this fellowship, computer science and machine learning methods such as Sequential Monte Carlo or SMC samplers will be employed in an attempt to significantly reduce model fitting times for joint models.

The developed methodology and software will be applied to three analyses; to compare treatment options for patients with HIV in an analysis of multi-hospital data containing time until relapse and markers such as CD4 cell count, to compare treatment options for hypertensive patients in a multi-study dataset containing systolic blood pressure and time to death measurements, and to compare treatment options for cardiovascular drug support for patients in different intensive care units in an analysis of time to treatment withdrawal along with various biomarkers.

Technical abstract
Joint models of longitudinal and time-to-event data simultaneously model an outcome repeatedly measured over time, and a time to some event by quantifying the relationship between the outcomes. Traditionally, joint models involve two-level data (as event-times and longitudinal measurements are nested within individuals). However, data is increasingly available from multiple sources (hospitals, centres, studies etc.), which form a third level.

In reality, multiple treatment options exist in most clinical areas. Methodology to simultaneously compare all options is essential to inform optimal healthcare. However, data sources can employ differing subsets of available treatments, meaning direct comparisons between pairs of treatments are unavailable from some data sources. Network Meta-Analyses allow simultaneous assessment of multiple treatment options by combining direct and indirect evidence, but the methodology has not been explored for joint analysis of longitudinal and event-time data.

My project will develop flexible methodology and software to efficiently model joint longitudinal and time-to-event outcome data from multiple data sources, to compare multiple treatment options simultaneously. The developed methodology will exploit both direct and indirect evidence when comparing several treatment options, and will provide functionality to address and model heterogeneity and inconsistency across the network of treatments compared in a multi-source joint longitudinal and time-to-event analyses.

Currently, joint modelling methods are time intensive. This project will employ recent advances to Monte Carlo Markov Chain methodology in Computer Sciences, such as Sequential Monte Carlo samplers, to provide significantly reduced model fitting times. The methodology and software developed will be used to assess treatment options in three clinical areas; relapse data in HIV, hypertension data, and data from intensive care units.

Potential impact
This project will develop novel methodologies to allow researchers to simultaneously analyse joint longitudinal and time-to-event data supplied by multiple data sources, where interest lies in comparing a range of treatments which are not directly compared in each data source (in so doing advance both network meta-analytic and joint modelling methodology). The project will impact statisticians, clinicians and other researchers interested in data of this type, healthcare providers who make policy decisions based on such data, and patients who will be affected by these decisions.

Joint modelling approaches towards analyses are increasing in popularity, but their uptake by statisticians is hampered as the methods are currently time intensive to implement, leading to statisticians often opting for simpler analyses that ignore the structure inherent to the data. The methodology and software produced by this project will provide an option for statisticians to conduct analyses of joint data in a much shorter time frame than previously, and will also allow the multi-data source network of joint data to be properly represented. A freely available software package implementing the developed methodology will be made available in the R software, available for operating systems windows, max and linux.

In collaboration with sponsor Professor Neil French, the developed methodology and software will be applied to provide analysis of treatment for HIV, from a multi-hospital dataset providing time to relapse for HIV, and biomarker measurements such as CD4 cell count. The results of the analysis will be implemented in an RShiny application, allowing clinicians and patients to employ an easy to use graphical user interface (GUI) to input patient characteristics to determine personalised rankings of available treatment options. This application will ensure that the results of the analysis of HIV data can be used to influence and improve patient healthcare. The other collaborations within this project will also lead to analyses providing rankings of treatments for patients with hypertension, and for patients in intensive care units assigned to cardiovascular drug support.

The proposed models will be used to provide accurate rankings of possible treatment options for a network of multi-source joint data from three clinical areas. These analysis will aid the patient and their physician to gain a better understanding of the disease area, and ultimately make healthcare decisions based on all relevant available data. The methodologies are applicable to any clinical area, and as such can be used to strengthen evidence based health decisions.

The novel methodology, and the examples of application to three clinical issues included in this project, will have an immediate impact on the way researchers from a variety of clinical areas assess multiple treatment options when joint data is available from a range of sources.

The proposed work will allow applied statisticians to generate new clinical applications of the methodology. In the current proposal, the three clinical applications represent variety of problems the methodology may be applied to (including multi-study or multi-hospital data, from a range of clinical areas). These applications, published in high impact journals and discussed at international conferences, will demonstrate appropriate analyses thus facilitating discussions among researchers.

Currently NICE recommends that network meta-analytic methods be used if direct comparisons of treatment options are not available. Development of methodology for joint models in network meta-analyses during this project will expand the methods available to researchers under these circumstances, thus influencing this policy. Additionally, the proposed methodology will allow identification of the most appropriate treatments for patients based on their characteristics, improving treatment offered by the NHS, and reducing costs.